Predicting Retrieval Failures in Conversational Recommendation Systems

In recent years, online shopping is becoming increasingly popular. As a result, a variety of Conversational Recommendation Systems (CRS) have been proposed, which assist users in finding items and making decisions. In particular, a CRS agent may be able to elicit further preferences, ask if they prefer one item or another, or ask for clarification in the type of item, such as a fashion attribute or style. This proposal aims to: Examine the dense embedded representations of both text and images to predict the effectiveness of CRS multi-turn rankings, predict conversational failures under more realistic scenarios (i.e., when an item is missing from the catalogue), obtain users' opinions about alternative satisfactory target items in order to inform predictions about user preferences, and make interventions tailored to the users' needs that encourage a more pleasant CRS experience.